Research into the Effect of Sound-Induced Vibration on Canvas Paintings

1.1 Context
Preventative conservation is critically important to UK heritage institutions to maintain the integrity of their collections. At The National Gallery, artworks are exposed to both daily ambient noise and unconventional vibrations from gallery events. Vibrations in the order of 101 Hz represent a particular risk to canvas paintings [1], potentially contributing to meaningful damage over time. In order to protect its world-class collection, the gallery is conducting research with the University of Oxford to increase understanding of vibration-induced damage and develop risk mitigation strategies. The potential impact of this project is therefore improved preventive conservation for canvas paintings, ensuring priceless artworks avoid critical damage, through improved damping and isolation techniques. It may also lead to the development of a more specific frequency-based metric for assessing vibration risk to different paintings, allowing galleries to take preventive action as part of the curation process.
1.2 Aims
The primary aim of this research is to improve the understanding of the effect that recurrent direct noise exposure has on Old Master paintings through in situ testing of test paintings across a variety of testing scenarios representative of real exposure dynamics.
The secondary aim is to develop a mounting solution specifically designed to mitigate noise-induced vibration, whilst remaining in keeping with gallery aesthetics for a contemporary audience, and experimentally evaluate the efficacy of this solution.
1.3 Novelty of the Research Methodology
The existing literature focuses almost exclusively on structure-borne vibration, in particular those induced by construction [2, 3, 4, 5]. However, there remains a significant lack of research on the specific impact of sound-induced vibrations, and the factors that influence these impacts, which this project aims to address. Firstly, vibration criteria must be selected. It needs to be determined whether the criteria developed by Higgitt, Galikowski and Henson at the World Conservation and Exhibitions Centre in 2008 and 2010, which were used in Higgitt et al.'s research on construction-induced vibrations [2], are appropriate for sound-induced vibrations. As there is no specific anticipated sound source that concerns this project, data collection covering typical ambient noise and deliberate music-induced vibration will need to be conducted to pre-emptively assess the magnitudes and frequencies of vibration that can reasonably be expected. Since 'simple sound measurements' have been identified as a poor indicator of vibrational impact [6], new test paintings developed for sound-induced vibration will be required, since the existing hollow test painting frames do not replicate the actual behaviour of a stretched canvas exposed to air-transmitted vibrations. With approximate vibration baselines established, the mounting solutions developed by Higgitt et al. which have been implemented more widely on the Gallery's chain-hung paintings due to continued concerns about non-construction vibration will be experimentally tested to evaluate their performance for sound-induced vibrations compared to structure-borne vibrations. These tests will encompass a representative range of frame sizes and weights, and a comprehensive range of ambient and atypical sound-induced vibrations. These results can then be used to inform further iterations of the mounting design, potentially as a temporary mounting solution additional to the established elastomeric hangers, that can be temporarily installed specifically for high-noise events.
1.4 Project Collaborators
This project is being completed in collaboration with the National Gallery, with the support of industrial partner Bickerdike Allen Partners.